Co-production of a mobile game against slavery and for peace in Mali

The project is a collaboration between SOAS (PI Marie Rodet) and the Malian organisations Donkosira and Voice4Thought Academy (V4T) in the continuation of an AHRC-funded project through the Antislavery Knowledge Network, which used arts and humanities to fight against slavery in Mali.
This new project aims to continue to make the history of slavery better-known and raise awareness against descent-based slavery in Mali yet this time through the co-designing of a mobile game with young Malian villagers from Western and Central Mali, and make it ultimately a factor for peace.
This project targets mostly young generations, to develop their skills and knowledge of the history of internal slavery and of resistance against it. It will deepen their comprehension of Malian history, inspire and support them in the fight against descent-based slavery, for human rights and against discrimination, and thus change mentalities.
Furthermore, it will empower them with technical skills which can assure them future revenues. In line with the UN objectives for the 'International Year of the Creative Economy for Sustainable Development', this project aims to develop creative support systems and capabilities among marginalised communities, and to promote social change and knowledge.
This project involves equitable international collaboration with the creative and cultural sectors through its strong partnership with Donkosira and V4T Academy in Mali, as well as crucial knowledge transfer through its collaboration with Dutch Value Foundation specialised in digital humanities and online gaming and the Malian creative entreprise Kasart Media.
The project has a huge potential in both producing creative knowledge and awareness-raising media, and in increasing knowledge of historical context and young people's commitment to fight for social justice and peace.